Parenting Young Offenders: Shaping and Re-Shaping Social Networks following Custody

61% of young offenders serving custodial sentences return to their family after completing their prison term (HM Inspectorate, 2011), with a total of 3,925 children (aged 10-17) incarcerated (Ministry of Justice, 2011/12). The importance of social ties and family relationships has been well linked to factors explaining desistance from offending as well as positive resettlement following imprisonment (Sampson and Laub, 1993, Farrall, 2004). As has been operationalized in these studies, practical, emotional and financial support are key attributes associated with more positive resettlement prospects on release from prison, including greater chances of finding work, training or education. Whilst the role of families and social ties can be important mechanisms in supporting offenders, few studies have focused on the experiences of family members in the imprisonment process, especially parents with children (aged 10-17) imprisoned. Besides the key role which parents can play in relation to desistance and resettlement, parents can suffer considerable impacts and social pressures as a result of a child's imprisonment which can ultimately impair parental roles in supporting resettlement and desistance. These include challenges in their capacities to seek support amongst friends, extended family, and via a range of community networks and social services (Patillo et al, 2004, Rose and Clear, 2001), in addition to impacts on finances and employment, stress, physical and mental health problems, and additional pressure on parenting duties (e.g. Ambert, 1999).

This project will examine which networks prove barriers to parents, and which serve as facilitators and supporters in helping parents cope with the impact of having a child imprisoned. Here the research will conduct 60 in-depth interviews with parents of young men imprisoned, including those with community penalties or licenses attached to their sentence. This will gather data from parents about their experiences with a child imprisoned, as well as analysing the outcomes on parental social networks. Social network analysis contributes to the analysis how showing how markers of social capital, such as family ties, friendships, formal support agencies, are altered as a result of a child imprisoned. The project is based on two field locales - Parc YOI in Bridgend, South Wales, and London (working with Lambeth Youth Offending Team, and Prisoners' Families and Friends Service (PFFS). The organisations involved have established initiatives which support families cope with the effects of imprisonment, including parenting support, counselling, and group support sessions. The project will also investigate the experiences of practitioners from the Prison Service, Youth Justice Service and Third Sector in supporting parents, including the challenges in organisational and cultural environments, resources, and modes of engagement.

The project focuses on assessing the ways in which imprisonment creates wider impacts on family life, such as on parenting duties, physical and mental health of parents, as well as wider sources of social and economic disadvantage. As well as providing a comprehensive picture of the needs and experiences of parents, the research will be used to support and provide recommendations to the Prison Service, Youth Justice Service and Third Sector for creating more effective family-support policies and strategies, especially those which impact on resettlement and desistance where a number of gaps in policy and service provision have been identified (Prison Inspectorate, 2011, Youth Justice Board, 2012).

Potential impact
The direct beneficiaries for the project consist of three main groups 1.) Practitioners from within the prison service and youth justice system, 2.) Policy makers in central government (including think tanks and charities with emphasis on issues of prisoner rights and resettlement), 3.)Families with a child punished by the Youth Justice System, 4.) The wider public.

The relevance of the research and potential impacts arising from the research can be summarised as follows:

1. For prison, youth justice, and third sector practitioners, the research will deliver outputs consisting of core research findings in a user-friendly document, along with working papers available on the project website. These will also be advertised through the social networking site twitter. At the end of the research, a workshop will take place with the practitioners and parents participating in the research. This is designed as an opportunity to discuss ways of translating the research findings into service policies and practices. At the short-medium term, the research will help inform organisational practice (e.g. how to use existing resources, partnership working, ways of engaging families in order to reduce re-offending risks).

2. For policy makers, including those in government, charities, think tanks, and the third sector, the research is designed to evidence and reflect on policies and guidance. At a central government level this will principally concern policies through the Home Office and Ministry of Justice - the government departments in charge of youth justice and prisons. Research findings will be presented to the Home Office/Youth Justice Service towards the end of the research (medium-long term impact). The emphasis of the project in examining the ways parents use voluntary and statutory services will also be used in helping see where policies can be most effective in supporting families in dealing with the secondary effects of youth offending (medium term impact). Charities and think tanks will also be encouraged to use the research to help inform their research strategies and campaigns, which may also have an additional lobbying/pressure group role in some situations (medium-term impact).

3. Families with a child punished by the Youth Justice System - as primary participants in the research process, the parents/carers of young offenders will be given opportunities to discuss the research findings and ways of informing suitable policies and practices through the Prison and Youth Justice Service. Whilst benefits will take longer to take place through policy change which impacts directly on such groups, the research will help carry through their experiences to wider audiences, including youth justice practitioners, policy makers, and the wider public.

4. Wider public
The research intends to help inform public understandings of youth imprisonment, and the wider impact this has on families. The research will be disseminated via television, radio and newsprint sources, as well as via twitter. Here the University of Surrey media office will work with the PI to devise a suitable strategy for disseminating core findings, including providing guidance on suitable media outlets. The public dissemination is likely to be delivered at a short-term time-frame, with the actual effects on public understandings longer-term.